Ai4Fibres - Ground Truth Dataset

This project will provide the basis for a commercial, high quality and expansive Ground Truth Dataset for textile fibres to enable AI-powered fibre analysis to deliver step change in the UK and Global markets for textile recycling.

We anticipate the resulting dataset to serve as a cornerstone for advancing the UK and Global market for textile recycling by improving sorting accuracy, enhancing recycling efficiency, promoting circular economy principles, and fostering innovation.

By harnessing the power of data-driven solutions, the UK can build a more sustainable and resilient textile recycling ecosystem, contributing to both environmental conservation and economic prosperity.